University of Northumbria at Newcastle and Newcastle City Council - AKT4

To develop an adapted version of the 12-step recovery programme that meets the needs of South Asian and Muslim communities where drug and alcohol addiction is increasing. The project will allow the co-design of a recovery model using culturally sensitive resources, improving interventions and reducing societal impacts.